AI for Multi-Modal Model Generation in Transport

Our vision in this project is to leverage the power of Artificial Intelligence (AI) to streamline and optimize the creation of multi-modal transport models. By combining City Science's expertise in transport models and AI processes with cutting-edge techniques from the University of Exeter, a novel, end-to-end, AI-driven process will be developed, offering significant benefits. Through this project we will deliver a cost-effective, efficient, and highly accurate modelling process that adheres to industry/governmental standards, transforming the transportation sector in the UK and internationally.